Cyber Security CCCit

"CCCit would like to use Cyber Essentials to help demonstrate to our customers that we take cyber security seriously and hope that this will also potentially lead into further improvements in the way our customers deal with cyber security.
We hope that at some point we will be able to consult with our clients using the Cyber Essentials framework to make sure they are also independently assessed and certified. "